LiVS: The fate of lithium during magmatic and volcanic processes in volcano-sedimentary systems

Geological sources of lithium are dominated by “hard rock” pegmatite ores and brine systems in salt lakes (salars). However, a new emergent class of lithium volcano-sedimentary (LiVS) “soft rock” deposits includes the world’s largest geological lithium resource Thacker Pass in the USA and the enigmatic high-grade Jadar deposit in Serbia with its unique borosilicate assemblage. LiVS deposits can potentially exploit extraction and processing technologies that have reduced energy requirements and lower environmental impact for lithium production. Through the recently completed NERC-funded Highlight Topic study (LiFT) the NHM team has published key peer-reviewed publications on LiVS deposits that have significantly advanced academic understanding of both the formation of these deposits and possible ways we can discover and exploit them. These publications have confirmed that LiVS deposits are the result of the eruption of seemingly Li-fertile magmas during high Volcanic Explosivity Index (VEI) events followed by subsequent redeposition of fragmental material and ash within endorheic basins (both calderas and extensional basins) with subsequent closed hydrological system diagenesis (CHSD) producing ore bodies containing lithium clays or in exceptional circumstances borosilicate minerals like jadarite. In the context of the Mineral Systems Approach (MSA) the LiFT research has already identified the key features of the metal and ligand source and the mineralogical mechanisms by which lithium is trapped and preserved. Nevertheless, the earlier processes by which Li and ligands are transported from the deep magmatic source through the eruption cycle to then becoming available to the various possible mineralogical traps in the basin remain poorly understood.
This knowledge gap will be addressed by the LiVS proposal formed of a consortium comprising a Natural History Museum (NHM) team in partnership with collaborators at the University of Oxford (UoO) and the University of Naples (UoN). Complementing the NHM team’s ores systems knowledge and mineralogical characterisation capabilities, the UoO brings world-leading expertise in observational and experimental petrology, volcanology and geochemistry which are directly applicable to these systems. UoN brings additional LiVS deposit experience, and our industry partners bring access to relevant material and commercial insights into the subject.
Our approach will utilize samples collected from lithium-fertile volcanoes (US, Andes, Mediterranean region) that will be used in experimental studies to trace the pathway of lithium and related elements from the magmatic products to the volcano-sedimentary environment. In so doing we will achieve four high-level objectives:
· Definition of the physical and chemical processes acting during volcanic fragmentation and degassing while following the fate of lithium through devitrification, diagenesis, and hydrothermal alteration. We will produce a fully quantitative analysis of lithium behaviour in volcanic systems from the melt through its eruption and into its capture/loss in sedimentary mineralized traps.
· Dedicated hydrothermal experiments will track the chemical and mineralogical changes in natural samples, testing predicted behaviour for lithium mobilisation, transportation and deposition under expected conditions for evolving LiVS deposits.
· Robust models for LiVS systems will be developed from full mineralogical characterisation of the natural samples and experiment products. These models will also directly inform new economically viable processing strategies thereby extending the inventory of potential lithium deposits.
· Models describing the transportation mechanisms of Li in the near surface volcanic environments will improve our understanding of LiVS ore systems clarifying both lithium capture in geological materials and the mechanisms responsible for the development of lithium-rich brine deposits.